"Thermodynamic and Transport Measurements of Correlated Electron Systems at Ultra-low Temperatures"

The project initially involves designing, constructing and testing a multifunctional and modular platform for measurements of heat capacity, thermopower and thermal transport at temperatures below 1K. Once completed, these extended experimental capabilities will be used to investigate a number of topical systems in the field of correlated electron systems, primarily in Kondo insulating systems. A prime objective will be to search for evidence for unconventional ground states in the bulk of these systems in the presence of topological insulating behavior.